Investigation of Thermal Feedback for In-Car Applications

In modern cars most information is presented to the driver visually. This can lure the driver's eyes off the road ahead, which is a known contributor to crash and near-crash events. To leave the visual channel open for the driving task, and to convey information to the driver alone and unobtrusively, haptic feedback can be used. While there has been extensive research into the use of vibration in cars, thermal feedback has not been examined in this context, even though it shows promising results for mobile devices. This project, therefore, investigates the use of thermal feedback for in-car applications. Some of the applications such as presenting directional cues or tactile notifications during driving are being explored through user studies.